Advanced methods for the design of foundations and anchors for off-shore wind energy structures

This project aims to investigate the cyclic behaviour of anchor foundations of offshore wind turbines. The research will be conducted on the behaviour and capacity of anchor foundations under cyclic loading conditions. Various methods, such as experiments and numerical simulations, are planned to be carried out for the analysis. It is expected that the re-search outcomes will serve as a basis for predicting the post-cyclic capacity of anchors, which may allow for more economic offshore foundation designs.